MRes project title to be agreed

Begona will start her 1+3 funding on the MRes Speech Language and Cognition. She will develop her project during this masters year. The title will be updated once the project has been agreed. It will also need to be updated when she starts her PhD to reflect any potential changes.